3D bioprinting human intervertebral disc analogues to study impact of circadian rhythm on healthy matrix synthesi

The multidisciplinary project will enable students to develop expertise in human cell/tissue biology, circadian biology and 3D bioprinting applied in the context of tissue development and healthy ageing. Circadian biology and healthy ageing are within the BBSRC remit of 'human physiology, cell physiology...relevant to understanding normal human function', while the project offers a multidisciplinary element through application of 3D bioprinting to create unique advanced tissue models which ensure that overall the project represents 'world-class bioscience'.
The work will be undertaken with discipline-specific knowledge from supervisory team complemented by technical expertise offered by the UoM Core Facilities and will provide practical experience in state-of-the-art techniques, including -omics and bioinformatics analysis. As such, the student will gain a wide range of key skills to enhance career progression.